Infinite Antichains of Combinatorial Structures

Some of the most celebrated results in combinatorics of the last 50 years concern the study of well-quasi-ordering of combinatorial structures, i.e. the existence, or otherwise, of infinite antichains for objects such as graphs, tournaments or permutations under various natural orderings. In certain cases no infinite antichains exist (for example graphs under the minor ordering), but in others they do exist, and for some structures they appear in abundance. Recent research by the PI has developed a general construction for infinite antichains of permutations, which it is expected to give a technique that can be used more generally for other combinatorial structures. The first objects that this will be extended to are those that can be described as "relational structures": these include graphs, tournaments, permutations and posets.

Essentially the only infinite antichains that we need to consider in the study of well-quasi-order are "fundamental" ones, which satisfy certain additional properties that ensure they have no redundant structure. The antichain constructions developed by the PI not only add to the body of evidence that the fundamental antichains in fact have a much more regular structure than is guaranteed by their definition, but also suggest the nature of this regularity. This has led the PI to hypothesise that the fundamental antichains of combinatorial structures have a "spine" -- a blueprint from which all but finitely many of the antichain elements are created.

Taking a unified viewpoint, this proposal is designed to investigate aspects of this hypothesis by advancing the study of infinite antichains in general, drawing on and strengthening the connections between the various structures. The starting point lies with the existing results for permutations. These will be extended and translated to graphs and other relational structures, where different techniques exist and can be applied. This will enable "cross-fertilisation" to occur, and consequently a more complete theory of infinite antichains can be built to provide evidence for or against the PI's hypothesis.

Potential impact
Beyond the academic community, the impact of the research coming from this proposal is expected primarily to be indirect. However, the applications of permutation classes to bioinformatics represents a good example of where the underlying mathematical theory forms a solid foundation on which applied research can flourish. Clearly, the work on genetics and gene sequence matching that sits atop this theory has had, and continues to have, major economic and societal impact, as exemplified by the Human Genome Project.

Another example of impact stems from results in graph theory. Two major graph-theoretic structures that exist in everyday life are computer networks (both wireless and wired), and "social networks" - it is now estimated that around half of the UK population participates in these. Consequently, there has never before been as great a need for a sound structure theory to underpin the graph-theoretic algorithms required to operate on these objects. The effect of well-quasi-order in this area can be seen by considering the wide range of algorithmic ramifications stemming from the Graph Minor Theorem: for example, algorithms for network routing, utilisation and design, and the "disjoint path problem" (important in applications such as the design of power grids) have all relied heavily on the theory that was built to prove this result. While the research in the current proposal is not directly motivated by any particular application, there is a real possibility that the structure theory that emerges will have direct implications in algorithmics in the near future.